York - York Museums Trust - Creating inclusive interactive exhibits: a creative practice project that will enable designers and curators of museum exh

Increasingly museums include interactive exhibits that use new technologies. While these exhibits offer exciting
opportunities for many visitors, disabled people can be excluded due to access issues, e.g. mobility limitations
affecting control of a Virtual Reality experience. This project will focus on understanding how to enable curators
to ensure interactive exhibits can be used by any visitor, no matter their access needs. Using a research by
creative practice approach, this work will lead to support materials that enable curators to create inclusive,
accessible exhibits together with an exemplar fully inclusive, accessible exhibit.